Antimicrobial resistance (AMR) digital intervention

"Antimicrobials -- any medication which targets microbes such as antibiotics -- and resistance to this (antimicrobial resistance or AMR) is a growing public health problem. The World Health Organisation estimates about 700,000 people die each year from infections caused by multidrug-resistant bacteria. In the EU alone, associated costs of AMR amount to about 1.5 billion euros per year. Although there have been many efforts to address this, most have focused on trying to improve behaviour of health workers -- such as changing prescribing or supply practices. The patient is an important part of the health pathway and there is a need to develop a tool that can better support patients with their adherence to antimicrobials.

Lack of public awareness of AMR, how it comes about, and what can be done about it are factors that can drive AMR. Resistance can occur when antimicrobials are stopped too early, started when there is no need for an antimicrobial, taken incorrectly, or when the wrong antimicrobial is chosen as treatment. An important step to addressing this AMR is to educate the public and patients, and address any barriers they may face to using antimicrobials correctly.

Effective face-to-face interventions are often time- and resource-intensive, and may be difficult for most people to access, limiting their relevance and applicability to the real world. On the other hand, digital health strategies (tools and services using information and communication technologies) may help make such healthcare interventions more accessible, given that most people now use electronic devices in their daily lives. They can be highly scalable to address AMR at a patient level and have the potential to provide consistency in the delivery of interventions at low cost.

This project aims to evaluate the feasibility and use of a digital app with the objectives of influencing patient perceptions about antimicrobials, and supporting patients' responsible antibiotic use. The project will use behaviour change methods that are grounded in evidence to increase the effectiveness of the app in changing patient attitudes and perceptions, and ultimately social norms. Many types of digital interventions available have poor uptake -- by creating the digital app based on the science of people's behaviour, the intervention can be 'behaviourally smart', thus increasing both its effectiveness and engagement."